Trust me! How do trusting relationships between Humans and AI work?

You will research how trusting relationships are established and maintained between humans and AI systems. The work will investigate how the following aspects affect trust:

1. Characteristics of the human (e.g. expertise, trusting attitudes)
2. Characteristics of the context of the interaction (e.g. high-stakes versus low-stakes situations)
3. Characteristics of the AI's decision-making (e.g. timing and severity of errors)

You will start by reviewing existing frameworks of human-human trust and trust in AI systems, and then start developing experiments to investigate trust and methods to evaluate trust by building AI prototypes and evaluating them with users. In the first year, you are expected to focus on the integrated MSc programme and conduct some background literature research. In the second year you will extend the literature review and develop a first exploratory study to build the prototype, select measures for evaluating trust, and validate these measures. The third and fourth year will use the prototype and measures to investigate the role of human, contextual and AI characteristics on trust.

The PhD work will result in a better understanding of human-AI relationships, better ways of evaluating trust in technology, and how to better design trustworthy AI systems. The topic of trust in AI is very timely as it is of interest to academia, industry and government.